Using phosphate minerals to investigate the geological history of carbonaceous asteroids

The student will undertake research into the mineralogy and chemistry of chondrite meteorites to understand the alteration of primitive asteroids in the early Solar System.